The Play Doctors

"The Play Doctors is an organisation dedicated to educational tools and training for children with communication barriers, in particular autism. Our strap line is 'breaking down communication barriers to bring people to their best potential'. We sell these tools on our website, but explaining the potential use and value of our products in a limited space is difficult. We would like to develop videos to provide instructions on how best to use our products to support those living/working with children on the spectrum to help understand the benefits/values and how to use our resources using best practice in terms of visual communication.

We would require the support of an autism expert to validate our products, to act as a director for the videos, as we have no expertise in this area."